High Sensitivity Chemiluminescent Point of Care Tests for Cardiac Troponin

Point of care (POC) tests are rapid medical diagnostic tests designed to be carried out next to the patient. POC devices produce results much faster than laboratory tests which enable physicians and nurses to act sooner and thus save lives, improve patient outcomes and reduce overall costs to the healthcare system. However, more widespread use of POC testing is currently limited by the sensitivity of current devices. Invitron is developing a POC test system using high sensitivity chemiluminescent compounds that will enable low cost, portable POC devices to achieve the analytical sensitivity of laboratory analysers.